From maximal to minimal dissipation. A new paradigm for superconductivity

Investigate three classes of unconventional superconducting materials (the cuprates, iron pnictides and especially lithium molybdenum purple bronze (LMO)) to unravel the origin of their superconductivity with electrical and thermodynamical measurements. As a material system they all differ but have one thing in common: we don't understand their superconducting mechanism as they don't fit the mould of a BCS type superconductor.